University of Leeds and Ardent Limited

To develop a fundamental understanding of fire initiation, progression and suppression in engine compartments and develop innovative fire detection and suppression solutions thereby improving competitiveness.